UKRI Centre for Doctoral Training in Speech and Language Technologies and their Applications

The research project will focus on researching and developing robust methods for Speech and Language Technologies (SLTs) to operate in challenging real world scenarios. The goal will be to address the need to make SLTs scalable, adaptable and interactive such that they stimulate and enable novel applications of SLTs in health, sport, manufacturing, IoT, aerospace, robotics, finance, journalism, political science, social science, and digital humanities. A full project description will be chosen and added after the first 6 months of initial training. Update will be provided in April 2024.